Appraisal of opportunities for technology transfer into the health sector

"Global Asset Healthcare Ltd is a developer of asset management systems for the health sector.

Specialising in the installation of optimal product storage and tracking systems, the company is now looking for opportunities to assist companies in the health sector."